Sportall UK

SPORT**ALLUK** redefines inclusive experiences in the sports and cultural sector to promote and regenerate the cities they live in by fusing...

-Advanced meta and audio immersive technologies

-Physical, digital and cultural experiences

-Commercial sports club objectives with local community needs